Low cost, graduated PAYG solar home systems for Africa

Africa Power is developing an affordable, upgradeable SHS product line for off-grid rural African households,

and conducting initial beta testing in at least two countries, beginning with Tanzania and Zambia. Unlike other

SHS in the local market, these low-cost systems require zero deposits and are fully upgradeable to include more

appliances once the basic system is paid off, enabling even the poorest households to climb the Energy Ladder

over time. All systems are integrated with a portable PAYG key-fob, an innovation that manages payment and

data collection, using Bluetooth technology for transmission in remote, low/no-connectivity areas. With our

research partners we will further conduct a feasibility analysis for developing higher-powered solar systems to

allow the productive use of power for all sectors in an off-grid community, including businesses and community

facilities such as schools and health clinics. The reduction of costs as well as our proven distribution model

through our established local partners, will enable Africa Power to create scalable and viable power distribution

services in Sub-Saharan Africa reaching 200,000 off-grid households in 5 years.